TCK Engine Ltd. - Crankless Internal Combustion Engine

The automotive industry is experiencing growing challenges to meet new climate change
targets & fuel efficiency standards set by EU and national governments, as well as facing the
rising pressures from the fast growing international competition. TCK Engines Ltd. have
developed an innovative crankless internal combustion (IC) engine design presenting a
significant technological advance to conventional crankshafts in piston engines. With the
optional use of bio fuels and the flexibility of the design to optimise piston displacement and
velocity, the innovation allows for significantly higher efficiency gains, lower production
costs & lower weight. Based on simple mechanical systems, the project will present strong
benefits and create value to end-users and manufacturers, strengthening the UK’s economy and supply chain as well as contributing to the carbon reduction emission targets in the UK. The objective of the research project will be to create a thorough understanding of the key market requirements, analysing the market potential present for TCK’s engine in the UK automotive market. With this TCK aims to identify the new engine’s opportunities in building potential collaborative networks for the future development of the project.